Coventry University And Orbit Group Limited

To develop low carbon energy models for refurbishing and retrofitting alternative types of existing social housing and also for new build. To identify tenant energy use patterns through development and application of monitoring sensors, devise energy reduction interventions and develop tenant pack.